LUCA: A Large Urban Change AI Model for monitoring and planning for housing vulnerabilities in the UK

The UK’s housing stock is among the oldest and least energy-efficient in Europe, with an estimated 19 million homes in urgent need of low-carbon retrofitting, yet current housing data are fragmented, offering only partial insight into how housing condition and vulnerability interact over time. Existing analytical models largely describe the present in fragmented ways, rather than forecast future housing trends and typically looks at energy performance or housing condition separately to the economics, despite its central role in shaping vulnerability to the population. This proposal addresses that gap by developing LUCA, a Large Urban Change AI Model for the UK. LUCA will integrate multi-view time-series remotely sensed data, from space, air and street-level, with socio-economic indicators to model both the physical and economic vulnerabilities of housing. Unlike traditional, infrequently updated data, LUCA leverages high-frequency, multi-modal geospatial smart data, to deliver timely, granular evidence for decision-making.

LUCA has the potential to transform how housing challenges are monitored, and plan to enhancing resilience to climate change and reducing urban inequality. As a pilot, LUCA will first be trained for the Greater London and Greater Liverpool regions before scaling to the rest of the UK. From this, we will develop a New Housing Index of Multiple Deprivation for the UK that integrates indicators such as energy performance, affordability, housing conditions, wider socio-economic disadvantage and spatial accessibility. The index will be compared with existing deprivation and morphological index to validate and to understand how urban form interacts with housing deprivation. Lastly, we will work with our partner IMAGO to create, host and disemminate a new Digital planning and generative AI visualisation tool for the UK. The tool will be piloted with our partner the London Borough of Tower Hamlets, an inner London borough marked by high variability in urban morphology, housing types, and demographic diversity.
1. Measure: Extract multi-source time-series remotely sensed data (satellite, aerial, and streetview) along with housing and socio-economic data.
2. Analyse: Train a new multi-modal, self-supervised machine learning model to learn urban morphological embeddings to infer housing condition, energy performance, and housing affordability changes.
3. Plan: Develop a new Housing Index of Multiple Deprivation HIMD to forecast housing vulnerability shifts in the UK and compare with existing deprivation and urban morphological index.
4. Imagine: Work with our partner IMAGO for dissemination which includes hosting, scaling and maintaining the LUCA embeddings and HIMD data products. Develop a new digital planning tool with web-maps and generative AI visualisations to support policymakers, planners, and practitioners in envisioning neighbourhood change and housing retrofit interventions. The tool will be piloted for the Borough of Tower Hamlets.
By leveraging recent advances in GeoFoundation models and increasingly available remotely-sensed smart data from space/air/ground, this research will pioneer an AI-model and framework for understanding housing vulnerabilities in the UK. It directly supports the UK’s Net Zero 2050 target, the levelling up agenda, and the UN Sustainable Development Goal 11 (Sustainable Cities and Communities).
This research also aligns with the SDR UK Fellowships’ emphasis on impactful smart-data research and delivery, contributing to Sustainability and Digital Society priorities. The resulting evidence base and digital tools will provide planners, policymakers, and local authorities with new capacity to anticipate risks, target retrofitting and affordability interventions, and ultimately reimagine more equitable and sustainable housing futures.